Birmingham City University and SBS Insurance Services Limited

To develop and establish a digitally centred/focused replication and repair facility that enables the company to provide a holistic, cost effective claims handling and insured replacement service to their claimants.